Newcastle University and Bussey & Armstrong Projects Limited

To embed within Bussey & Armstrong the skills set to establish a permanent arts strategy for incorporation into their future developments thus providing them with a unique selling point.